Boundary representations of non-positively curved groups

The proposed research generally fits into the framework of Noncommutative Geometry, in particular research related to the Baum--Connes conjecture, analysis on groups, and representation theory. The Baum--Connes conjecture connects geometry, topology and algebra. From one point of view, it proposes a way to understand the algebraic topology (K-theory) of (a part of) the representation space of a group. While it is possible to effectively describe all the representations of (semisimple) Lie groups, this task is impossible for discrete groups in general. Here we propose to construct explicit families of representations for large classes of discrete groups, using geometry (non-positive curvature) and boundaries. They directly address important questions (Shalom's conjecture), relate to existing approaches to the Baum--Connes conjecture, and harmonic analysis on discrete groups. The proposed pathway combines ideas from analytic and geometric group theory, representation theory of Lie groups and random walks.

The philosophy of this project is to capitalise on, and further develop, connections between Geometric Group Theory and Analysis/Noncommutative Geometry. We propose to construct a "compact picture" for (uniformly bounded) representations of prominent classes of non-positively curved groups.
First, we deal with the case where one can do ``combinatorial harmonic analysis'', i.e. the case of groups acting properly on (finite dimensional) CAT(0) cube complexes.
Second, we distill the main features of the construction and perform it with hyperbolic groups, thus establishing Shalom's conjecture.

Potential impact
As the proposed research lies in the field of Pure Mathematics, its impact will be mostly academic. However, generally speaking, several aspects of the research fall within areas with applications outside Pure Mathematics, for example Data Analysis. It is thus possible that the project will at some point benefit more applied sciences with resulting societal and economic impact.

More specifically, many of the very successful data clustering algorithms in Data Analysis rely effectively on computing the spectrum of a combinatorial Laplacian on a graph representing the data.
For example J. Brodzki's research group at Southampton has recently developed, and continues researching practical applications of these methods: addressing the problem of islanding in energy networks, and development of modern tools for data analysis based on a powerful combination of analytic, cohomological, and geometric methods. Our proposed work on Objective 1 could used to compute spectra of combinatorial Laplacians on certain CAT(0) cubical complexes.

Most of the envisioned impact of the grant proposal will be long-term in nature. Any results obtained in connection with the proposed research will be first published, in a preprint form, on online repositories with open access, such as arxiv. Subsequently, they will be published in leading international mathematical journals. We aim for strong and widely recognised journals: the PI has recent publications for example in Journal of Functional Analysis, Communications in Mathematical Physics and Transactions of AMS, to name a few. Both the PDRA and I will aim to communicate our research to a wide range of audiences at international and national conferences, workshops and seminars.

Educational impact: An essential feature of the proposal is the funding of a postdoctoral position (PDRA) to work on the research outlined in this proposal. This will give the PDRA a unique opportunity to learn the theory and techniques required for this project. As the proposed project involves several different areas, this will allow the PDRA to widen their research profile. This will enable them to develop the skills and expertise to become an established researcher in Geometric Group Theory and Noncommutative Geometry. Moreover, the PDRA will develop further transferable skills in research and knowledge management; conducting research, writing and analysing varied scientific research, and communicating effectively in a research environment. The collaborative nature of the project, as well as the interactive challenges it involves (both professional and scholarly) will allow the PDRA to gain further insight in, and practice of, academic problem-solving within multiple areas. This will better prepare them for a further academic career, as well as positively contribute to the existing research and research culture at Southampton. The Pure Mathematics Group of the University of Southampton has an excellent track record of hosting young mathematicians and having great impact on their careers.